The causes and consequences of heterogeneity in parasite infection and transmission

Individuals within populations differ in their ability to transmit parasites to others. The term superspreader describes hosts which disproportionately contribute to infection spread. While we don't often know what makes an individual a superspreader, for parasite infections, we hypothesise that two important drivers are 'supercontactors' individuals who contact lots of others, which may increase parasite transmission due to increased contact and 'supershedders' which are individuals who shed disproportionately more infective parasites into the environment. However, we currently don't know what determines why individuals are supershedders or supercontactors, whether individuals can be both at the same time, nor whether these are the key behaviours which actually drive parasite transmission in real-world populations. I will be using a tractable wild system, Apodemus sylvaticus and their prevalent gastrointestinal nematode Heligmosomoides polygyrus, where we have evidence of both parasite supercontactors and supershedders. Using a longitudinal data set of several wood mouse populations collected over the last 15 years, I aim to determine the demographic, genetic, and co-infection factors that drive supershedding and supercontacting. I will specifically investigate whether sex, reproductive status, presence of other parasites, and host genetics are linked with a mouse's home range overlaps or shedding of H. polygyrus. Finally, I will conduct a two-year field-experiment, and determine whether treating supershedders or supercontactors reduced overall H. polygyrus burden in the population compared to treating a random subset of the population.